Logical Reasoning Over Natural Language

The main aim of this project is to identify an effective method for combining logical reasoning and natural language processing (NLP). Deep learning has advanced NLP considerably in recent years; however, it is unclear whether these techniques are capable and effective at solving tasks requiring discrete reasoning such as logical reasoning. Devising approaches capable of combining these two areas is the central aim of this project.

The key research objectives/research questions are: (1) To what extent can Transformers solve tasks requiring logical reasoning over natural language inputs? (2) What are the prominent architectural considerations when designing Transformer-based systems in this domain? What role do inductive biases play here? (3) Of the two leading approaches to combining logical reasoning and NLP (end-to-end deep learning and semantic parsing with symbolic reasoning), under what circumstances is one preferable over the other? How can the state-of-the-art in this space be advanced?

To achieve the first two objectives, I will examine the performance of the leading architectures (Transformer, Graph Neural Network, Recurrent Neural Network) under a series of experiments. These will use synthetic datasets designed to probe models' reasoning capabilities, such as abduction, induction, and deduction. Addressing (3), I will use the findings from research questions (1) and (2) to give greater insight into the shortfalls of each method and design improved systems accordingly. There are several well-established datasets and benchmarks in this space, hence performance can be measured using existing yardsticks.

The expected novel contributions are: (i) greater insight into whether end-to-end deep learning is capable and suited to performing logical reasoning over natural language (there is disagreement within the NLP on this topic); and (ii) create an effective approach to combining NLP and logical reasoning, resulting new approaches which exceed the current state-of-the-art methods.

This PhD is relevant to the following EPSRC research area(s): Artificial Intelligence Technologies, Natural Language Processing.